Interpretable Computer Vision in Diagnostic Imaging using Deep Generative Models

In the current paradigm, there is a problem with deep neural networks being used as a model to classify and aid in decision
making. This is because most deep neural networks are black boxes, and are viewed in simple terms of inputs, self-optimising
parameters, set hyper-parameters, and outputs with little understanding about what features are being selected for in the
output. What is needed are explainable neural networks, where it is possible to interpret the causal links for a given output.
There are few areas where this has higher consequences than that of medicine. The ability to identify disease from medical
images is currently in the remit of Radiologists, and there have been concerns that this technology could replace the profession,
but with the backlog on healthcare systems, any technology that can help streamline the diagnosis time is urgently needed.
However, with the inevitable rush of new technology into this space to help fill this gap, there is the risk of deployment occurring
too quickly. It is far easier and quicker to build a model with high performance than to build a system that has high performance
and is verifiably explainable and robust. It is possible that in this rush to deploy the AI to meet the demand, the model may have
learned incorrect features leading to unforeseen, potentially dangerous consequences.
I plan to investigate the possibility of using generative models as a Bayesian prior to learn a healthy distribution of medical
images. The difference as measured from this healthy prior can then be used to assess whether a sample is from the healthy
distribution or not. I will research how this method in assessing diagnostic images can identify what features within the image are
important for a sample not being healthy, by learning a disentangled representation of the data whilst assessing the realism of
the synthetic images as a method of inquiry into what the model understands to be healthy. The image modality that will be
investigated is 3D Chest CT scans.